Assessing how climate change will impact Cumbrian coastal lines with a focus on critical infrastructure for freight and energy material transport

Assessing how climate change will impact Cumbrian coastal lines (low value of service, but strategically important routes), with a focus on critical infrastructure for freight and energy material transport.